University of Essex and Vitec Videocom Limited

To Develop and market a cost effective , absolute camera pedestal positioning system for television studios that are suitable for use in augmented reality.